Immersus by Front Page

‘Immersus’ is an innovative suite of e-learning technology developed by Glasgow-based digital agency, Front Page. It will provide a new generation of e-learning built around rich immersive experiences and emerging learning standards. It will deliver highly engaging brand and product experiences that are the next best thing to experiencing the physical environment or products themselves. Stemming from an award-winning bespoke platform, this new system will extend this successful e-learning model to a broader audience and across multiple devices, including mobile, social media and tablets.